Novel small molecule therapeutics for SRNS

In many inherited genetic diseases, where no cure exists, the underlying mutation results in protein misfolding and subsequent mis-trafficking. However, some of these proteins retain partial function and restoring their folding and trafficking using small compounds may provide new therapeutic cures. An archetypal exemplar of this, which we have recently published on, is nephrotic syndrome. Steroid resistant nephrotic syndrome (SRNS) is a devastating disease resulting from breakdown of the kidney filtration barrier. It usually leads to end stage renal disease (ESRD) despite the use of prolonged and toxic immunosuppression, with associated lifelong costs of dialysis and transplantation. Mutations in the slit diaphragm protein podocin result in the commonest form of monogenic SRNS. Podocin localizes to the podocyte slit diaphragm, at the cell surface, and is crucial for the filtration process. Most disease-causing mutations of podocin cause it to be trafficked incorrectly resulting in aberrant formation/function of the slit diaphragm complex. The R138Q mutation of podocin, one of the most common missense mutations in the podocin gene results in podocin being retained in the endoplasmic reticulum. We have used a podocyte cell line that we generated from a patient with the R138Q mutation in podocin, resulting in podocin misfolding and hence mis-trafficking, to identify compounds that could rescue this defect. Excitingly, we have shown that this mutation can be corrected by a tool compound, c407 which inhibits binding of the misfolded protein to a cellular chaperone, resulting in complete rescue of podocyte function in vitro, and complete correction of the disease in vivo in an analogous mouse model of the disease. Importantly c407 also rescues trafficking and function in cells and/or animals with mutations in cystic fibrosis (CFTR delta507) and alpha-1-antitrypsin disease. These results were discussed during partnering discussions with a number of potential licensees who all liked the biology, recognised the unmet need but did not consider the chemistry of c407 was progressable. Nevertheless, this led to a successful application to European Lead Factory, to support high throughput assay development based upon our unique and highly representative tools, and ran two screens to produce a qualified hit list of 49 compounds. The QHL was reviewed for biological activity, physiochemical properties, synthetic tractability, and ease of analogue generation by BioAscent and independently by Professor Varinder Aggarwal (University of Bristol), and 2 highly experienced commercial medicinal chemistry consultants, Dr John Dixon, (JD International Consulting Ltd) and Dr A.Mete, (Medsyndesign Ltd). This resulted in the hit list being reduced to 6 drug-like and synthetically tractable compounds with nanomolar potency. We now wish to reconfirm these with DPGF funding and carry out safety and ADME studies before embarking on formal hit to lead activity for a compound which cures this and potentially other protein mis-trafficking diseases.